Solar cycle variations in the excitation of solar and stellar acoustic oscillations by convection

Helioseismology uses oscillations excited inside the Sun to study the solar interior. In this project, we will focus on trapped (p modes) and travelling (pseudomodes) acoustic oscillations, both of which are excited by the Sun’s turbulent convection. Our primary aim is to determine whether their excitation varies through the Sun’s magnetic activity cycle, which would imply a change in the convective properties of the solar interior. This work, will lead to a better understanding of the interplay between convection and the Sun’s internal magnetic fields as they vary through the solar cycle. Our project is inspired by Kiefer and Broomhall (2021), who demonstrated that the rate at which energy is supplied to p modes varies through the solar cycle, and that this variation depends on oscillation frequency, implying changes in the timescales or length scales of convection. We will take a closer look at mode excitation, to determine what about the excitation (e.g. location) changes through the solar cycle. Aside from being an interesting question for helio/asteroseismology, this work is important because of the role played by convection in the Sun’s dynamo, which remains poorly understood. The project will also have important implications for stellar physics, addressing the mystery of why certain stars do not have observable p modes and limitations with stellar modelling that can lead to erroneous estimations of key stellar parameters, such as age. The results will be of interest to both the solar and stellar communities, as well as exoplanet hunters, for whom both oscillations and convection represent noise.
We have devised a novel program, consisting of three work packages, which will determine whether the excitation of acoustic oscillations varies through the solar cycle, providing insights into changes in the Sun’s convection. In WP1, we will determine solar cycle variations in the asymmetries of the p-mode peaks observed in frequency space using Sun-as-a-star data. These asymmetries are believed to be related to the excitation and so, we will work with Dr. Philidet, who has produced models of excitation capable of replicating asymmetries to determine what exactly could cause solar cycle variations. In WP2, we will focus on pseudomodes, whose frequencies are incredibly sensitive to the location of mode excitation. We will combine observations of solar cycle changes in pseudomode frequency with novel modelling to infer any changes in the depth of excitation and to associate these changes with magnetic phenomena, such as sunspots, observed in the photosphere. We will also determine whether pseudomodes provide evidence for the Sun’s disputed quasi-biennial oscillation (QBO) at solar minimum, a time when the QBO disappears in other activity proxies. In WP2, we will also extend our study to stars observed by Kepler, determining the depth of excitation of stellar acoustic oscillations and its relationship to observed p-mode amplitudes. Finally, in WP3, we take advantage of our membership on the science team of the new Paranal solar Espresso Telescope (PoET), which will have unprecedented spectral resolution in terms of helioseismic data. We will study the variation with observation height of oscillation signal to noise to optimise the data for p modes and pseudomodes. This work may guide future observational efforts to detect gravity (g) modes, which would be ground-breaking for helioseismology, as these modes are far more sensitive to the solar core than their acoustic counterparts.